Data Mining for Power Electronics Health Monitoring

Data mining techniques for Power Electronics Health Monitoring
The project will use innovative data mining techniques from the pharmaceutical, energy and aerospace industries in collaboration with an embedded data collection system to test the feasibility of detecting long term changes in the health of operational power electronics systems that are used in high availability applications such as wind turbines, electric locomotives, high voltage transmission and large motor drives.
The aim is to improve the availability of these systems to increase the return on the assets at the same time as reducing maintenance and operational costs.